User design interface for 3D chocolate printing

Choc Edge has developed an innovative 3D chocolate printing technology. The technology has offered great opportunities to print customised chocolate products or decorations. Choc Edge will use this innovation voucher to work with a software expert to develop a user design interface for chocolate customisation.